The consequences of classifying: feedback and stabilisation in the metaphysics of gender

- What secures the stability of gender categories?
- How are individuals who occupy positions outside these stable categories materially transformed by medical and social practices?
- Are these transformations unjust?
- What ontology of gender might capture the dynamic and coercive nature of the process of categorisation?
- How could we deploy an ontology of gender to change our practices of classification in order to mitigate the associated injustices?